Enhanced Flow, Pressure and Reliability Analysis of High-Flow safety couplings

The main focus of the analysis project would be to 'over-test' the products in elevated lab tests to show that there has been no detrimental effects on the products. We have carried out internal testing on current and new products to the minimum required standards, this is mainly around hydrostatic pressure tests with water. The intention of the analysis project with NEL is to add to this, through extra testing not set by any industry standards to be more useful for potential clients of these products. The NPL tribology testing will add a necessary technical credibility factor, showing wear characteristics of the most volatile moving parts.

The unique element of a study like this is that the flow and pressures etc are being analysed by the latest equipment - alongside the human/physical element of breaking the couplings apart multiple times per day. The lab studies by NPL are more advanced than anything we have considered so far.

Smartflow have multiple routes to market, such as selling to OEMs like chemical tank manufacturers, and distributors who sell industrial products in their territories. Having credible research institutes such as National Laboratories, clearly showing the technical data and benefits of our products would certainly aid growth of the new products and the company.